Sociability Creative Industries Accessibility Platform

Sociability is a leading disability technology company on a mission to help disabled people find accessible spaces and peace of mind. They are building the global data platform for personalised accessibility information.

Today, businesses and organisations of all sizes rely on Sociability's software and bespoke accessibility management tools to empower disabled stakeholders and manage the accessibility of their premises. Through this project, Sociability will equip managers of live events and performance venues to better understand, communicate and improve the accessibility of their premises for disabled customers, and their friends and family.